BBSRC DTG studentship: The function of Tis11 proteins in myogenesis

Technical abstract
Myogenesis is the process by which unspecialized cells express specific genes and silence others to ultimately become muscle fibres that contain muscle-specific proteins. When a gene is expressed ('transcribed') a messenger RNA (mRNA) transcript is generated, which usually encodes a protein. However, it is now known that gene transcription is only one aspect of regulation; the rate at which mRNA is degraded is also very important. Obviously, a rapidly degraded RNA will not have the opportunity to encode as much protein as a long-lived RNA. The aim of this project is to examine the function of a family of proteins (termed Tis11) that bind to the ‘ends’ of RNA and induce RNA degradation. Several key myogenic mRNAs (e.g. Myogenin) have candidate Tis11 binding sites and are therefore candidate Tis11 targets. We will also investigate the way in which Tis11 proteins themselves are regulated.